A symplectic approach to global Springer Theory

The classical Springer Theory is a keystone result in Geometry Representation Theory. There are many approaches to this, with modern ones often based on the symplectic aspects of the Grothendieck-Springer resolution. A "global" Springer Theory was proposed by Zhiwei Yun. This project aims to establish the global Springer Theory based on the symplectic geometry of moduli spaces of parahoric Higgs bundles.